A Surgical Retractor That Reduces the Incidence of Complications During Anterior Spinal Surgery

Axis Spine Technologies Limited (Axis), led by Jonathan Arcos, is a UK medical devices SME working on an innovative retractor system to make anterior spinal surgery easier and safer. Anterior spinal surgery carries a significant risk of serious complications; the retractors used are typically metal, to allow reuse, but this makes them inflexible and opaque on x-rays as well as theoretically able to cause infection. Axis's solution removes the current need for surgeons to work around their retractors' limitations and should reduce surgical injury by 30%.